How well prepared are counsellors and psychotherapists for encountering climate and ecological trauma?

Introduction
The climate emergency is an inescapable topic, with climate change impacts more visible now in the UK. The psychological implications of climate change are being researched, but climate and ecological trauma is a new field of study. The counselling and psychotherapy profession are primely positioned to work with this, yet it is rarely addressed in academic training or continuing professional development. This project will address the unresponsiveness of the profession, through a geo-psychosocial lens, developing an understanding of how the profession must change. Those suffering climate trauma will benefit, as will an array of stakeholders that are focussed on successful climate change adaptation.

Methodology
The research question:
- How well prepared are counsellors and psychotherapists for encountering climate and ecological trauma?

Sub questions:
- What is the impact of climate trauma on practitioner development?
- What is needed to better prepare practitioners?
- What can be learned from current training programmes, to enable safe and effective practice?

The research aims to understand how we adapt to the climate emergency as a profession, supporting both practitioners and clients. The objectives are to explore perceptions and experiences of course leaders, student and qualified practitioners, and evaluate current training. The research will gauge the curriculum for counselling and psychotherapy programmes in the UK, and quality of continuing professional development.
A qualitative mixed-method methodology is outlined. There is a large target group of potential participants, so online surveys, targeting student practitioners, will be wide reaching. The complexities of climate trauma may exist at unconscious level, so in-depth interviews directed towards qualified practitioners and course leaders, support a depth-psychology theoretical framework, ensuring rich data.
A detailed case-study strategy examining current training programmes, where climate awareness is being taught, will evaluate educational outcomes and highlight real-life contexts and test their effectiveness. Reflexive Thematic Analysis supports a depth-psychology analytic process. It encourages data dissemination that merges personal experiences with the wider socio-cultural context.

The potential outcomes of this research are to advance existing scholarship of climate trauma and provide insights into how the profession can mobilise, shaping counselling and psychotherapy training in the UK, and developing international discussion. The project has theoretical and practical significance. The new knowledge generated will inform the development of a framework for a climate-informed therapy, which sets out a set of guidelines for safe and effective practice.

Impacts
The research published from the findings of this project will align with the ambitions of organisations that call for the World Health Organisation to declare the climate and nature crisis a public health emergency. Clients will be clear beneficiaries, having a contained space to explore their distress, supported by practitioners who have better awareness of climate trauma. The description of good practice will also offer a template to develop training for other mental health professionals yet to integrate climate awareness into their training.
Greater practitioner engagement and intervention will have a ripple effect that leads the profession towards social change, impacting the wider socio-political context, and giving the project social significance. This is an exciting prospect. Not only does this research have potential to extend our knowledge of climate trauma and develop training programmes for safe practice, but the facilitation of change within clients also has potential to restore humanity and the dying ecological systems of our planet.